SUN-BIO: SUSTAINABLE AND NATURE INCLUSIVE OFFSHORE ENERGY WITH THE PARALLEL BIODIVERSITY FLOURISHING, PROTECTION AND MONITORING

SUNBIO brings together a significant variety of disciplines, aiming at exploiting them to form a set of ‘technology enablers’ that will facilitate the delivery of the envisioned services through a holistic framework, comprising Underwater Engineering, Mathematics and Analytics, Computer Science, Archaeology, Chemistry, further decomposed in: (i) Naval engineering and design; (ii) trustworthy data analytics and relevant intelligence (ML/AI frameworks); (iii) Chemical measurement and spectroscopic methods for sensing, (iv) Navigation principles and compliance, (v) Communication and remote operation. These disciplines will be exploited to set up a number of complementary Technology Enablers (also described in detail in Sect.1.2.1-1.2.2); these enablers will be the basis for the SUNBIO envisioned services, that will lead to efficiently applied fully autonomous and in situ sensing, monitoring services. SUNBIO aims at ensuring that the pathway towards robust monitoring principles and practices, is designed always having ‘human in the loop’ in terms of usability and acceptance of deployed technologies, given the fact that trustworthiness is a key factor towards the exploitation of the envisioned set of services